Signalling pathway regulation of human and mouse cdx genes

Technical abstract
The three vertebrate cdx genes (human and mouse cdx1, 2 and 4) play important roles both in the patterning of embryos along the head-tail axis and in the origin and malignant progression of gut tumours in the adult. Little is currently known about how the cdx genes are regulated. Using cell culture systems we shall elucidate the extra- and intra-cellular signalling pathways that regulate these genes. The findings will shed light both on the origins of head-tail patterning in embryos, and also on molecular mechanisms for progression and inhibition of malignancy in human colorectal carcinomas.